The molecular, cellular and circuit changes involved in the metabolic-olfactory feedback loop

Our sense of smell is heightened by hunger and suppressed by food consumption. When hungry, odours are easier to detect and food odours appear more pleasant, stimulating food consumption. Conversely, when energy levels are high, odour sensitivity is lowered. Surprisingly the sense of smell plays a larger role in metabolism; for example, diabetic risk factors such as fat mass, insulin sensitivity and food consumption are affected by the sense of smell. We do not yet understand how the brain circuits involved in processing odours influence such metabolic factors. Such knowledge could lead to novel therapies that target the sense of smell to improve metabolic health. Obesity and diabetes are leading causes of preventable death with the rates increasing in adults as well as children. Therefore, any therapy that can reduce the rates of these metabolic disorders will have major health, societal and economic benefits.

This project will use cutting-edge techniques to reveal the metabolic-induced circuit changes occurring in the the brain region that process odours. The molecular mechanisms through which this modulation occurs will be identified, then using state-of-the-art technology we will determine whether drugs that target the identified molecules will prove useful as therapies to improve metabolic health.

Technical abstract
A feedback loop exists between the digestive and olfactory systems; metabolic state regulates olfactory sensitivity, while depressed olfactory sensitivity decreases food intake and improves metabolic health. How metabolic state alters odour processing and how this is linked to altered perception and feeding behaviour is poorly understood. This project focuses on the first stage of olfactory processing in the olfactory bulb.

We will observe how metabolic state alters the transmission of odour information as it passes through the circuitry of the olfactory bulb. This will be achieved using dual-colour multi-photon imaging of the olfactory sensory afferents synapsing in glomeruli, together with the activity of periglomerular interneurons or mitral/tufted output neurons. Then the molecular, cellular and circuit level changes occurring in the olfactory bulb in response to altered metabolic state will be investigated using a multi-pronged approach employing: 2-photon imaging, electrophysiology, pharmacology, physiological manipulations as well as genetic knockdown. These experiments will reveal the molecular mechanisms that transduce metabolic signals and how they regulate this circuit. We will then link these circuit changes to perception and altered feeding behaviour by selectively disrupting this metabolic-modulation in defined cell types.

The overarching aim of this project is to induce changes in the function of a neural circuit and link these changes to altered perception and behaviour. This approach will give insight into how the brain operates in general, but more specifically it will begin to detail how metabolic state modulates olfaction and what aspect of this modulation is responsible for regulating energy balance. Such knowledge may provide new pathways that could be targeted for the treatment and/or prevention of obesity.

Potential impact
This proposal is foundational in nature, aiming to understand the molecular, cellular and circuit changes occurring in the olfactory bulb in response to increased blood glucose. Importantly the project also aims to link these changes to altered olfactory function, feeding behaviour and metabolic health. Any therapy that can reduce diabetic risk factors or the propensity to obesity will have global importance as these health issues are forecast to escalate for the foreseeable future. Understanding the mechanisms that contribute to these disorders is fundamental to finding and developing new targets for therapy. This project aims to identify the intrinsic mechanisms mediating the metabolic modulation of olfactory function that causes reduced food consumption. In the long term, this work could be of benefit to the pharmaceutical industry, enabling them to carry out rational drug design strategies to generate optimally selective drugs to mimic the reduced food consumption induced by satiety. For example, our preliminary data suggest that the ion channel Kv1.3 is likely to transduce the "metabolic signal" into altered neural function. One aim of the proposal is to identify the "metabolic signal", this will then allow drugs to be developed that target the molecular interaction of this molecule with Kv1.3, a strategy that is possible using Affimer technology in which Leeds has a particular strength. This vision is clearly outside the lifetime of the proposal but is the direction that is likely to have the strongest future impact and steps towards achieving this goal are described in the pathways to impact. If novel therapies are developed, there will be benefits to patients, healthcare services and healthcare professionals, in terms of improved patient health, increased treatment options and reduction of burden on healthcare services arising from obesity-related conditions.

In addition to potential longer-term beneficiaries, there will be more immediate beneficiaries. The fundamental aims of this work, exploring metabolic regulation of the senses and linking functional changes in a neural circuit to altered perception and behaviour, are central questions in the field and therefore this work will generate broad interest in the neuroscience community. This project will also afford excellent training opportunities for the next generation of scientists; a postdoctoral fellow will be trained to a high level in a range of cutting-edge techniques suitable for tackling central questions in neuroscience.